REPOPTIM WORFLOW MANAGER to enable efficient remote working in the securities financing industry

Repoptim Workflow Management (RWM) is a tool for a radical transformation of the allocation, management and supervision of tasks in the area of Securities Financing.

Players exchange huge amounts of information on available inventory of securities that can be lent or need to be borrowed. Moreover, the analysis of these is very manual and until Covid-induced Working-From-Home (WFH), exclusively conducted from dealing rooms in London and other large financial centres.

With COVID-19, staff will partially work from home and RWM will enable them to carry out their job in a more efficient manner than was possible before the pandemic struck by providing an array of digital collaborative tools that overcome issues around team management and interaction in a WFH setting.